Dynamic Multimedia Design Photography Brief and Negotiation Platform (PhotoBrief)

PhotoBrief is a unique and innovative web application solution that brings photo providers and consumers together to share and express photo briefs and photos.
There is a good level of innovation within each of the system parts and their underlying technologies due to the automatic creation and use of metadata throughout the system. However, the largest innovation of the PhotoBrief system solution lies in the integration of these system parts and new technologies into a holistic solution that addresses the complete life cycle of photo briefs and photo trading.
This includes mechanisms for: photo creation, automatic annotation of metadata to images, organising, creation of photo briefs, social proofing and recommendation, search and filtering of relevant images, protection of images, pricing, and negotiations. Therefore, the anticipated level of impact and progress beyond the state of the art is high.
The integration of the PhotoBrief system parts will result in a holistic product solution suite that becomes a new distribution channel for photo briefs and stock photo trading.